Renegade Software: Identity-Driven Cultural Economies of UK Drum & Bass Music

Drum & Bass [DnB] is a form of electronic dance music which has undergone rapid social and economic change since the COVID-19 Pandemic. My research highlights how the experiences of and access to DnB's economies is often highly dependent on an individual's identity; specifically investigating the role of gender, sexuality and race. The UK dance music events sector is a significant part of the UK's creative economy, generating over £1.75bn of the £5.8bn a year UK music sector (Morrison, 2022; UK Music, 2020), yet has been the subject of comparatively little social science research. Previous research predominantly focuses on the performative embodied sexual politics in hedonistic spaces and identifying the post-Fordist nature of sub-cultural economies. There are, however, no studies investigating the differences in access to and experiences of the DnB sector along lines of gender, race and sexuality. This research directly addresses the gap in literature concerning intersectionality and inclusion, examining how gendered and racial identities are promoted and/or excluded in contemporary DnB digital economies of peer production and 'influencer' marketing. Specifically, this research mobilises my position as 'insider' researcher to investigate the changing hybrid digital networks between various to better understand the interplay between identity and social capital within sub-cultural scenes. With female engagement and media reports of racial discrimination proliferating, the genre's largely white-male nexus has destabilised, inspiring an intersectional approach for this research. 'Gatekeeping' has been variously studied in relation to music production and promotion, though less so within geography, and yet there remains an absence of research focusing on intersectionality within UK dance music economies. The project uses a hybrid online/offline interview method, where the participants engage in conversation with myself whilst demonstrating their digital practices to gain an enhanced understanding. The conclusions from the research will not only contribute to academic literature, but also will help make DnB's economies more equitable to all actors, regardless of personal identity.